Mahogany, Enslaved Africans, Miskito Indigenous People at Chiswick House, Kenwood and Marble Hill, London

This projects explores the cultural significance and exceptional intercultural narratives surrounding mahogany in U.K. heritage environments. It will examine mahogany-related processes of exchange that link three English Heritage properties (Chiswick House, Kenwood and Marble Hill, London), Miskito-African American Indigenous environmental brokers, and enslaved Africans in the West Indies and Central America.

Activities include conducting archival research at sites including the National Archives, Kew, The British Library, Jamaica Archives and Records Department and Belize National Archives and Records Service. There will be 12 weeks of placement (3 weeks per year) at each of the three London heritage sites working directly with the Curator.